University of Essex and Hood Group Limited

To embed machine learning and principles of AI technology to deploy a data-driven growth strategy in a sector leading business with a vision to disrupt the insurance industry.